Nanotechnology for hybrid biosensing and optoelectronic systems and devices

This project has two main focuses. One is functionalizing the DNA-wrapped SWCNT transducers with the bio-receptors (e.g., aptamers, proteins) and then assembling them as FET sensors to develop a point-of-care biosensing platform, which could be potentially used in monitoring Trauma Induced and Acute Traumatic Coagulopathy. In the meantime, the research will also focus on investigating the sensing mechanism of the hybrid biosensors. Another approach is assembling different nanomaterials (0D~2D) as mixed-dimensional heterostructures with DNA linkers to investigate the switch of their electronic and optoelectronic properties when varying the length of the DNA linker. The research will span on synthesis and functionalization of nanomaterials (e.g., SWCNT, graphene, hBN, MoS2), and the assembly and test of nano-devices, for developing nanoscale biosensing and optoelectronics systems.